Structured gallium nitride LED light sources for visible light communications.

This project focuses on the development of novel structured light sources for LiFi and visible light communications (VLC) applications.

LED-based solid-state lighting offers exciting prospects for new forms of wireless communications infrastructure, to complement existing WiFi and provide additional deployment opportunities and functionality. The basic idea is that LED-based solid-state lighting, being based on semiconductor technology, can interface very effectively to advanced (CMOS) control electronics and can therefore operate in a sophisticated manner directly under electronic control, in effect facilitating the emergence of 'Digital' Lighting. In particular, a combination of direct data modulation of individual LEDs of micro-sized dimensions can be combined with the ability of arrays of these sources to create complex spatio-temporal illumination patterns, facilitating a combination of communications and indoor navigation functions and implementing spatial and spectral multiplexing.

We have, over the past few years under EPSRC support, established new benchmarks in the performance of electronically interfaced gallium nitride LEDs. We have shown that individual micro-pixel GaN LEDs can have modulation bandwidths in excess of 1Gb/s and, with appropriate advanced data encoding, transmit data rates at beyond 10Gb/s. These high data rates have been achieved with a change of geometry in the LED pixels, and we need to understand the physical mechanisms behind this effect, whilst also exploring further shape change and other effects to see if the data rate can be pushed any further. In addition, we have only begun to understand the implications of structured light patterning produced by arrays of our sources. Much further work needs to be done to explore new spatial and spectral data encoding methods and in combining them with the ability of structured lighting to locate and track objects. This studentship will explore all of these issues, in collaboration with external partner universities including Oxford, Cambridge, St Andrews and Edinburgh.